Bangor University and Lignia Wood Company Limited

To optimise the current treatment process to enhance product consistency. To develop a viable quality control regime for all products and develop new products that will reduce the environmental footprint of the product range.